Securing mobile devices and applications

Mobile and handheld devices are become increasingly popular and are now adopted widely. There has been a widespread shift from personal computers to such mobile devices and a very significant proportion of the internet traffic is now generated on these devices, which are employed widely for commercial transactions and payments. While considerable effort has been invested in developing mobile applications, associated questions of ensuring the security of personal data, both with respect to the transmission of such data and limiting access to such data to authorised individuals is sometimes overlooked. Yet this is crucial to facilitate commercial uptake and individual safety and security.